University of Essex and Filament Consultancy Group Limited

To evaluate and implement optimised commercial models for software tooling platforms, in the arena of Artificial Intelligence. Internal organisational transformation to enable efficient business scale-up, while introducing optimised professional services to clients.